University College London and Alleyn's School KTP 25_26 R2

To develop and commercialise a modular web-based Digital School Twin platform, that optimises building performance, tracks assets, and visualises operational building data. This approach will connect schools using open standards and third-party data integration, opening new methods of improving pupil outcomes in attainment and wellbeing through successful physical learning environments.